Global Research Network

Vision
My vision for the business is for it to be the largest independent organisation in the world supporting academics from all disciplines, individually or through their universities. It will consolidate the UK's reputation as a world leader in higher education by offering a secure, ethical, trustworthy platform. It will revolutionise the current research model by reducing and accelerating the work that academics carry out, so they can focus on their research.
Objectives
The Global Research Network (‘GRN’) offers early-career academics wrap-around support. It matches them with suitable projects and collaborators; helps them to find funding; connects them with publishers and gives them a platform (a Think Tank) to make a social impact. Alongside this matching service, it provides social support through meetings, workshops, conferences, and discussion groups.
ARC Accelerate Programme
During the six months of the programme I will spend three days a week focusing on:
* Developing a clear business plan and investor pitch
* Developing and validating an enterprise agreement for universities
* Developing an AI database
* Selling to, and onboarding, universities
Importance
It is important for individual academics as it will give them a life-long base from which they can carry out all of their impact work, with international, cross-disciplinary networks of collaborators, funders, publishers and beneficiary organisations. it is important for universities as it will help them to realise the full value of their researchers while minimising the work required.
Pathway to Success
The GRN has been operational for five years, and is on the cusp of scaling. With support from experts through the ARC Accelerate programme, the University for the Creative Arts, and with support from the existing team at the GRN, I will be able to achieve the objectives outlined above. I have a clear plan and timeframe, as well as a track record of activity with the GRN.
The GRN is the only service in the world that offers researchers ongoing, wraparound support, resulting in measurable impact. Developed over five years with hundreds of academics from 55 countries, 100% of our end users who have contributed to the Think Tank have successfully collaborated on projects, published work, and engaged in public outreach. In terms of the substantive commitments of the organisation, the Think Tank fills a gap in the global policy space by focusing on North-South collaboration, and in bringing cutting-edge work by ECRs to the public.
I have spent five years developing the GRN's service with the support of a Board of established academics and a paid team, testing it with academics from 55 countries around the world. I know what their pain points are, and the cultural, technological, financial, and logistical barriers to relieving them. I have established a platform with a good reputation and created a strong social media presence. The brand is widely known among academics in the humanities and social sciences, advocacy organisations, and funders. The GRN has held over 312 events, with over 6000 registrants (and many more attendees). The YouTube channel has had over 18,000 views. Members have collaborated on hundreds of publications, including two cited in reports presented to the UN General Assembly.